Aerospace Electric Propulsion Equipment, Controls & machines (AEPEC)

Safran Power UK will work with its supply chain partners on all aspects of electrical power systems and energy useage on future technology aircraft.

Scope will cover Generation, Control, Starter-Generator function and electrical actuation for More Electric Aircraft, and variants in Regional Jets, Biz Jets and advanced Rotorcraft.

As the technology developed for electrical machinery and associated control electronics is intrinsically modular, scaleable and flexible, the partnership's work programme will also address aspects of Electrical Hybrid Propulsion for Vertical and Conventional take-off-and landing vehicles.

The partnership will develop and invest in the UK industrial capability for these future market segments.